Continuous Flow Dynamic Nuclear Polarisation

Continuous Flow Dynamic Nuclear Polarisation

This project will examine new methods to rapidly polarise protons, using the Overhauser effect, in water and other liquids, in a continuous flow system. The overall goal is to make a device that will produce high flow rates of polarised liquids, to improve sensitivity for liquid-state NMR, provide extra contrast in MRI, and enable water accessibility studies in biological EPR. It will make use of the advanced EM-modelling, mm-wave and EPR hardware and facilities available at St Andrews, and seeks to significantly improve upon current state-of-the-art.